Conceptual Design for a New Commercial Vessel

Ballast is required to maintain stability and manoeuvrability when ships are un-laden, with water now the modern choice - taken up and discharged when cargo is unloaded and loaded, respectively. Ballast water is responsible for the transfer of aquatic microorganisms and potentially pathogenic bacteria across oceans - Introduction of invasive species has become one of the four greatest threats to oceans globally, causing problems such as ecosystem damage, river bank erosion, and marine equipment damage. Current ballast water management systems have limitations - Concept Marine Ltd have designed a commercial vessel that does not require any ballast.